Centre for the Microeconomic Analysis of Public Policy

This proposal sets out a major new programme of research that will lead to significant scientific progress and policy impact. Building on the expertise developed at the Centre and at IFS, we will use the developments in econometric techniques and data availability, including linked survey and administrative data, to push our research agenda in exciting new directions. The focus of the work will be on:
- Consumers and markets. We will use insights from behavioural economics and robust methods to understand within-household behaviour and we will explore the relationships between government policy, firm behaviour and outcomes for consumers. This work has the potential to transform our understanding of the effects of policy interventions that either change the relative prices of the goods consumers buy (e.g. taxes on alcohol, green levies, sugar taxes) or try to change consumers' preferences (e.g. through information campaigns or restrictions on advertising).
- Inequality, risk and insurance. Understanding the determinants of inequality is central to our agenda. We will focus on understanding inequality across the life cycle and across and within generations. We will explore the role of housing, of insurance and of market and non-market mechanisms in managing risk and uncertainty. The availability of new administrative data linked to existing surveys will allow us to examine the dynamics of inequality and the impact of alternative policies. In particular, we will focus on the role of wealth and bequests in generating within-cohort inequality among the younger generations and we will investigate how uncertainty is resolved over the life cycle and how this affects the degree of insurance provided by taxes and benefits at different ages.
- Public finances and taxation. Focusing on high earners and multinational companies, we will use newly-available data to throw new light on risks to the public finances in the UK from these vital but increasingly risky sources of revenue. We will also develop a programme of work that focuses on the particular issues facing tax design in middle-income countries.
- Evolution of human capital over the life cycle. We aim to make major strides in understanding the process of formation of human capital from the early years to young adulthood, how human capital is rewarded in the labour market, how it is linked to labour supply and productivity, and how the evolution of health and well-being interacts with labour supply and other outcomes in later years.
These issues are intricately related and we envisage a joined-up programme of work that will provide new answers to some of the most important questions currently facing policymakers. How do people make decisions over savings, nutrition, education and labour supply and how can government influence those decisions? What is driving increased levels of income inequality and how might interventions in education and through the tax and welfare system ameliorate them, and at what cost? How should governments respond to the pressures on corporate and individual tax revenues created by increasing globalisation? What drives decisions over pension savings, health behaviours and retirement decisions and how should governments design policy in the face of an ageing population?
In answering these questions, we will make use of the unique expertise and data resources brought together at the Centre. Crucially, our intention is also to take a consistent approach in which we will model the determinants of individual decisions over the life course and the interactions between economic actors; we will model behavioural 'biases' and market frictions; we will use a combination of available data, randomised controlled trials and structural modelling to understand not just the effect of policies but also what drives that effect and hence what might be the effect of other policies; and we will develop new data and measurement tools.

Potential impact
Our research programme will achieve impact across a range of users.

Policymakers
We will work proactively to influence policy. Centre researchers will meet with ministers, senior civil servants and policymakers. To provide three examples:
-Our work on early years and education will help policymakers in the UK and some middle-income countries to understand the mechanisms that lead to, or block, social mobility. We will focus on the efficacy of particular policies, including the role of information, resources and teacher incentives. Building on our close working relationships with senior civil servants, ministers and their shadows, we expect this to directly influence policymaking in Whitehall. We also intend to work with local authorities in England and liaise with NGOs (e.g. Sutton Trust) and the Social Mobility Commission. We have secured considerable buy-in for this agenda from governments in Chile, Colombia, India and Peru.
-We are in conversation with HMT regarding its interest in our proposed work on the dynamics of labour supply and earnings. This work has the potential to change the way policymakers think about the effects of tax and welfare policy, moving beyond immediate distributional and incentive effects.
-Our work on retirement and later life will inform policy on pensions, pension age, disability benefits and social care. We anticipate particular impact from looking at how knowledge and expectations drive retirement decisions, as these are issues over which governments can have real influence. As well as working with DWP and HMT, we will build on our wide network of contacts in the pensions industry for whom an understanding of financial and retirement decision-making is crucial.

In addition, work on housing, wealth and insurance will engage the Bank of England, the finance industry and housing bodies; work on corporate tax and productivity is crucial to government and the business community; and work from across the whole Centre agenda, in conjunction with its implications for public finances in the medium and long term, is highly relevant for the OBR.

Academic community
Our research will have a direct scientific impact through journal publications, high-profile conference presentations and special sessions. It will inform new developments in data measurement and data linkage and generate substantial spillovers into other research. Domestically, we will work closely with ESRC investments at Essex (Understanding Society), UCL (Cohort Studies and CLOSER) and LSE (CEP) as well as with those analysing linked datasets (in research institutions and in government) in order to maximise the value of these synergies. Internationally, we will work with the NIA-funded ageing studies in the US, UK, Europe, China, India, Brazil, Chile, Japan and many other countries on various data collection initiatives. We will collaborate with international institutions (e.g. IADB and the World Bank) so that the lessons learned in our data initiatives are used in a wide range of contexts.

A second aspect of academic impact will be through training and network activities. The Centre attracts and trains talented researchers and offers a stimulating working environment by maintaining an impressive global network of research fellows, associates and visitors. We disseminate and promote findings through our networks and through collaborations with other ESRC investments (e.g. CEP and MISOC) and research groups at UCL (Epidemiology and Public Health), Manchester (Health Economics and Social Statistics) and Oxford (Economics).

Media and public
We will use the media to inform the public, working intensively with journalists in print and broadcast media to deliver the key messages of our research. We will engage with political, business, education, social affairs and economics correspondents. Our website, public lectures and targeted events engage with students and the wider community, promoting the outcomes of our research.